Cardiff University And Welsh Government

To determine the barriers and facilitators to embed alcohol brief interventions within the NHS, leading to a model for future programmes eg obesity and smoking.